Aston University and Mechatherm International Limited

To develop and implement a Knowledge Based Engineering approach to the design and specification of furnaces and ancillary equipment for Aluminium processing, through the application of design tools and algorithms to deliver high levels of design automation.